ELT Tyres Pyrolysis - Inecsys Ltd

Inecsys Ltd is an Oxford-based resource management company seeking to commercialise an innovative waste tyre processing solution based on pyrolysis technology. The company is looking to set up a 10,000 tonnes per year waste tyre treatment facility in West Midlands of England, which might become the first of its kind in the UK.